Investigation into a novel pressure-balanced free-piston engine as a high efficiency chemical energy convertor

The opposed-piston 2-stroke (OP2S) engine has historically been applied to aircraft propulsion as well as engines for power generation and rail traction with great success. More recently, Achates Power have shown the potential of the OP2S engine for automotive applications. The low surface area to volume ratio of the combustion chamber in OP2S engines, combined with its lack of a cylinder head, results in lower heat losses yielding high exhaust gas energy, making it an ideal candidate for turbocharging, as well as increased brake thermal efficiency. However, due to the requirement for a positive delta pressure across the cylinder at all operating points (intake manifold pressure must be higher than exhaust manifold pressure) to ensure the scavenging performance of 2-stroke engines, crankcase scavenging is typically used instead as, unlike a turbocharger-driven charging system, it guarantees a positive delta pressure gradient at all operating points. Nevertheless, other scavenging systems, such as a supercharger in conjunction with a turbocharger, have been shown to provide effective scavenging performance whilst utilising the otherwise wasted exhaust gas energy. Moreover, the use of a combined supercharger/turbocharger charging system with an OP2S architecture provides greater flexibility in the air-fuel-ratio control and exhaust temperature management, whereas conventional 4-stroke engines are expected to require the use of cylinder deactivation or other thermal management strategies to meet the low emissions standards. Furthermore, the use of electrically assisted turbochargers not only increases this flexibility but also provides a means of extracting excess work from the turbine by turbocompounding, whilst simplifying the intake air path.

Potential impact
Impact Summary

This proposal has been developed from the ground up to guarantee the highest level of impact. The two principal routes towards impact are via the graduates that we train and by the embedding of the research that is undertaken into commercial activity. The impact will have a significant commercial value through addressing skills requirements and providing technical solutions for the automotive industry - a key sector for the UK economy.

The graduates that emerge from our CDT (at least 84 people) will be transformative in two distinct ways. The first is a technical route and the second is cultural.

In a technical role, their deep subject matter expertise across all of the key topics needed as the industry transitions to a more sustainable future. This expertise is made much more accessible and applicable by their broad understanding of the engineering and commercial context in which they work. They will have all of the right competencies to ensure that they can achieve a very significant contribution to technologies and processes within the sector from the start of their careers, an impact that will grow over time. Importantly, this CDT is producing graduates in a highly skilled sector of the economy, leading to jobs that are £50,000 more productive per employee than average (i.e. more GVA). These graduates are in demand, as there are a lack of highly skilled engineers to undertake specialist automotive propulsion research and fill the estimated 5,000 job vacancies in the UK due to these skills shortages. Ultimately, the CDT will create a highly specialised and productive talent pipeline for the UK economy.

The route to impact through cultural change is perhaps of even more significance in the long term. Our cohort will be highly diverse, an outcome driven by our wide catchment in terms of academic background, giving them a 'diversity edge'. The cultural change that is enabled by this powerful cohort will have a profound impact, facilitating a move away from 'business as usual'.

The research outputs of the CDT will have impact in two important fields - the products produced and processes used within the indsutry. The academic team leading and operating this CDT have a long track record of generating impact through the application of their research outputs to industrially relevant problems. This understanding is embodied in the design of our CDT and has already begun in the definition of the training programmes and research themes that will meet the future needs of our industry and international partners. Exchange of people is the surest way to achieve lasting and deep exchange of expertise and ideas. The students will undertake placements at the collaborating companies and will lead to employment of the graduates in partner companies.

The CDT is an integral part of the IAAPS initiative. The IAAPS Business Case highlights the need to develop and train suitably skilled and qualified engineers in order to achieve, over the first five years of IAAPS' operations, an additional £70 million research and innovation expenditure, creating an additional turnover of £800 million for the automotive sector, £221 million in GVA and 1,900 new highly productive jobs.

The CDT is designed to deliver transformational impact for our industrial partners and the automotive sector in general. The impact is wider than this, since the products and services that our partners produce have a fundamental part to play in the way we organise our lives in a modern society. The impact on the developing world is even more profound. The rush to mobility across the developing world, the increasing spending power of a growing global middle class, the move to more urban living and the increasingly urgent threat of climate change combine to make the impact of the work we do directly relevant to more people than ever before. This CDT can help change the world by effecting the change that needs to happen in our industry.